Music and Dance: Beyond Copyright Text?

Statutory copyright law has its origins in protecting text. The desire of booksellers to exert control over dissemination of the printed word in the wake of the demise of the Stationers' monopoly in printing books in place since the mid-16th century led to the enactment of the Statute of Anne in 1710. This was an Act 'for the encouragement of learning by vesting copies of the printed books in the authors or purchasers of the copies' and gave to the author or his assigns the 'Liberty of Printing and Reprinting such Book and Books'. In the face of losing the monopoly over the most lucrative of books at the end of the period of protection, the quest for control over the written word was further played out in the Battle of the Booksellers when, in 1774 Donaldson v Becket, the House of Lords ruled against the existence of a perpetual common law of copyright. Protection thus emerged for the written word, the extent of which was bounded by the Act, reflecting then current notions of property. \n\nIt is from these textual foundations that the law has striven to find a means to protect the experimental, experiential, performance driven music and dance genres. \n\nContemporary copyright law contained in the Copyright Designs and Patents Act 1988 lists music and dance among the types of work that it protects. But certain features of the law suggest that these innovative, collaborative and performance based forms of creativity may either be under-protected or may lack any form of protection, most notably as their limits are constantly pushed by digital and web-based technologies. \n\nIn order to be protected by copyright the law requires that a work fall into a particular category in the Act, that it be fixed in some medium, and that it be created by one, or at the most, a few individuals. This would seem to make it difficult to protect such creations as the saxaphone improvisations of Anthony Brasxton, the mash-up culture of contemporary popular dance music, the outputs of digital musical sampling, and Edouard Lock, and La La La Human Steps' ballet, Amjad. When a work is protected, the law allows for a certain amount of copying when creating new works. The limits of what can be taken, however, tend to be opaque and rigid, raising the question as to whether the law leaves sufficient space, including virtual space, for such forms as parody, digital musical sampling and new dance moves. \n\nFor the first time, an inter-disciplinary team of experts in the field of copyright law, musical composition, contemporary dance, cultural policy and cultural economics will come together to consider these questions. In so doing they will use empirical research methodology (questionnaires) and observation (through filming and otherwise recording the production of experiential works) to produce an illustrative picture of actual practices in the creation of new forms of musical and dance works. They will consider whether and how the copyright framework maps on to the performances and the role for cultural policy in the fostering, support and exploitation of music and dance within the wider creative economy. \n